My Smart Remote

“My Smart Remote” is a mobile app based system that provides innovative car security. Other features include mobile app controlled engine start/off, air conditioning, heating, doors, boot, headlights and many more. The product is low cost and is independent of internet and cellular signals. The system is compatible with any vehicle.
- Its anti-snatching mechanism ensures your safety.
- Remotely control the interior temperature of your car.
- Any smartphone can be used to unlock your car by using password.
- Download unlimited app copies for free.
- Over 1.5 Million cars are stolen every year in the Europe. Existing security solutions have many limitations and are subject to jamming. Security of our system is not compromised by these techniques
- Car theft directly increases crime rates as criminals use these cars for illegal activities.
- Initial market research yields high values for revenue generation
- The system has been developed, tested and deployed